The APPEAR Project: Price transparency and price control for APPle and PEAR growers

The APPEAR Project aims to transform the British apples and pears sector by assessing the feasibility of introducing a cutting-edge price transparency and price control tool. This innovative solution will provide apple and pear growers with real-time pricing information and enhanced control over their sales strategies, addressing critical economic challenges such as market volatility and pricing pressures from retailers.

By empowering growers with actionable market insights, The APPEAR Project will help stabilise their income, enabling better financial planning and reinvestment in advanced farming practices. This will lead to higher productivity, reduced waste, and more sustainable agricultural operations.

Focusing initially on the East of England, a region with a high concentration of apple and pear growers and a strong agri-tech cluster, the project leverages existing agricultural infrastructure and strong community engagement to ensure successful implementation and scalability. The APPEAR Project is poised to deliver substantial economic benefits, bolster the resilience of the local agricultural community, and contribute to the broader goal of sustainable, efficient food production, and food security in the UK.